Development of entrepreneurship in demobilization areas

During the transition between conflict and peace, demobilized individuals have few opportunities to enter the job market. This is particularly critical in Colombia where more than 3 million people live in areas affected by the conflict and have now started their journey into peace. In this setting, one possible alternative is to develop entrepreneurial ventures. However, the entrepreneurial endeavors developed by former combatants have a low rate of success. Considering these aspects, the proposed research has the following research questions:

1) What are the methodological strategies that can be used effectively to develop entrepreneurial capabilities among the demobilized population?
2) What are the individual and collective barriers that these entrepreneurs face to develop their businesses?
3) How can an entrepreneurial ecosystem be promoted in areas where former combatants are located?
4) How can entrepreneurship be used as a mechanism for peace?

Based on this research questions this proposal aims at designing, developing, and implementing a methodology that promotes peace agents in conflict areas by using the entrepreneurial method. With this proposed action research, the team seeks to train and accompany entrepreneurship processes both at the individual and communal levels. During the stages of training and accompaniment, the project will employ the capabilities developed by former combatants in a war context to foster the development of entrepreneurial capabilities in a peaceful context. It will also be necessary to identify the barriers that demobilized individuals face to develop entrepreneurship. Based on those barriers, the project will promote ecosystems that favor the development of entrepreneurship. The central goal of this research is to empower former combatants so that they can identify problems in their communities, as well as develop and test different solutions to address them. This is a way to reduce the issues caused by the lack of formal institutions, promote the generation of productive processes, and encourage a peaceful coexistence by addressing problems instead of avoiding them.

The novelty of this project relies on its ability to generate contributions on three critical dimensions. First, to develop a new methodological approach to transform the capabilities developed in a war context in entrepreneurial capabilities that can be used in a peaceful context. Second, to promote ecosystems for entrepreneurship in peaceful contexts. Third, to identify the barriers and drivers (both at the individual and community levels) to develop entrepreneurial capabilities among former combatants.

Potential impact
In Colombia, the DAC country where this research will be conducted, the Agency for National Reconciliation (ARN for its name in Spanish) has put in place a strategy to reincorporate demobilized individuals. This is constituted by 8 stages to be completed over a period of 4 to 8 years. One of the key stages is the reincorporation of demobilized individuals into a productive professional life which is assumed can occur in one of two ways: by becoming an employee or by starting a business. However, from the total group of former combatants that started those stages by December of 2016 (26,573), only 28.4 % (7,564) has a formal job. One of the barriers to labor inclusion is the stigma originated from their previous life (Moloney, 2016). For example, only 36% of SMEs show an interest of hiring former combatants (RCN, 2017). Since the SMEs are the backbone of any economy, these are worrying figures.

This scenario is not unique to Colombia and affects many countries going through a transition from conflict to peace. Underpinned by a grounded perspective of the opportunities and barriers that demobilised individuals face when entering or reentering the job market, our research will shape extant understanding of how entrepreneurship can be used as a force for good.

We envisaged three main domains of impact for our 12 month research project. First, we will seek to create impact by shaping shape policy plans developed in areas of the world going through this transition. In detail, our work will shape how policy makers see the opportunity to support and develop entrepreneurship plans. It will also shape the training and skills development access that individuals in these areas will have access. We believe that a focus on entrepreneurship in these areas will contribute and shape the boundaries of a more sustainable transition to peace and offer individuals and communities in these areas a common language going forward.

Second, We also believe that a committed focus to entrepreneurship will impact on the overarching entrepreneurial ecosystem in Colombia. As our work in the areas of Cuenca del Caguan and Piedemonte Caqueteño with NGO Fundación para el Bienestar Comunitario y Desarrollo Social Colombiano -FUNBICOLL develops, we believe that this will set a standard for impacting on the creation of ecosystems of entrepreneurship in demobilized areas. It is also important to underline how the model used here helps to create impact. By involving a well known NGO, our aim is to explore and establish how a different model of training for entrepreneurship can be used in these regions. If successful, our research-action model will then set a standard for other interventions in the creation of other entrepreneurial ecosystems in distinct parts of the country.

Finally, the world has a number of regions facing similar journeys of peace with local and global institutions searching for models that could provide a more sustainable and effective transition for individuals and communities previously involved in conflict. Our research will create a framework that could be employable, not as a recipe, but a methodology to understand, devise and employ entrepreneurship training in demobilized areas in order to support this transition.